ClickMechanic - Bringing Transparency and Trust to a Broken Industry

There are high levels of dissatisfaction among drivers who take their car for repair. This is due to a big asymmetry of information, where consumers are often unaware of how much a repair should cost, due to there being no current ‘industry standard’ price for work completed on vehicles. This problem is coupled with a distrust of garages, which is justified as a study from ClickMechanic across 182 garages in the UK showed that women were quoted an average of £45 more than men for the same repair. The current market dynamics of the car repair industry do not suit garages either, 51% of drivers prefer to go back to the same garage they have previously used. This indicates consumers lack confidence to venture to other providers that may provide a better service, thus limiting the potential for recognition of superior garages. This stifles competition because new garages cannot succeed without a large marketing spend. The automotive industry is crying out for a holistic service with an industry standard pricing scheme that is easy to use for drivers and rewards hard working mechanics. This led to the creation of ClickMechanic: an online mechanic directory that licenses & uses millions of official data points combined with rule-based algorithms and data cleansing to produce an industry standard quote for the work. This service enables pricing transparency, booking efficiency, cost and time savings.